Aston University and Metro-Boulot-Dodo Limited KTP 24_25 R1

To develop, trial and implement a novel companion business model, which integrates MBD's current grants-based business model with a commercial model that enables MBD to exploit commercial opportunities in Virtual Production.